AISecure

The AI market size is expected to be USD 190.61 billion by 2025, with a CAGR of 36.62% between 2018 and 2025. Furthermore, AI systems will be used in a wide range of applications, from cybersecurity threat prevention to autonomous vehicles and algorithmic trading strategies. As the reliance on AI systems in different existing and emerging technologies increases, so do the potential threats to such systems.

Therefore, it is vital to make sure that AI systems:

a) are well designed and resilient against cyberattacks through rigorous pentesting; and

b) have digital forensics capabilities that can investigate cyberattacks and misbehaviour within the system.

The provision of the listed capabilities through the AISecure suite will undoubtedly mitigate an AI algorithm's social, ethical, legal and technological risks.

The first innovation is the ability to deal with the combination of traditional cyber-threats and specific AI attacks, like the poisoning of the learning mechanisms in a single AISecure suite, a crucial aspect that is missing in most current commercial pentesting solutions/services. The second innovation is to provide forensic investigation capabilities related to AI systems that help identify the culprits and influence the security design of future AI systems.